University of Bristol And The Engineering and Technology Board

To acquire knowledge and capability to support engineering companies in becoming more sophisticated customers and supporters in the area of engineering educational engagement throughout the UK.